A game-changing optical technology that overcomes vergence-accommodation conflict for Augmented Reality and Virtual Reality technologies

Virtual-reality (VR) headsets and Augmented-Reality (AR) glasses offer an intuitive interface to the digital realm. While VR enables interaction with digital worlds/simulations, AR overlays digital information with the real world. As head-mounted displays (HMDs), VR and AR have the potential to fundamentally change how we live, learn, and work, with wide-ranging applications in industry, education, healthcare, and entertainment.

However, a major HMD industry challenge is that conventional display technology causes many people to suffer headaches, eyestrain, and discomfort with prolonged use due to VAC (vergence-accommodation conflict). VAC results from a mismatch between two different cues (vergence- eyeball rotation and accommodation-ocular lens focusing) received by the brain to perceive the scene as 3D. VAC mean:

a) some users are unable to use HMD technologies entirely,

b) many users experience discomfort after use, and,

c) most users having limited capacity for prolonged use---requiring regular breaks, e.g.40-minutes on, 20-minutes off.

LarkOptics 'LARK-Lightguide' solution overcomes VAC with a highly innovative lightguide technology that results in displayed HMD information always being in focus, no matter where the eye is focused. Additionally, LARK-Lightguide overcomes any pre-existing refractive errors, meaning users do not require prescription lenses.

The LARK-Lightguide innovation is a game-changing lens solution that is universally applicable for integration into any current or future AR and VR technologies to overcome visual fatigue caused by VAC. This has not been achieved by any competing technology.